Integrated offshore CO2 reservoir monitoring feasibility study

Combating climate change is one of the biggest challenges of our time and is a critical measure to combat in the post Covid-19 recovery. To mitigate it, we must act to reduce or prevent the emissions linked to human activities. Reaching net-zero greenhouse gas (GHG) emissions is going to require fundamental contributions from Carbon Capture and Storage (CCS), with up to 75-175 MtCO? expected to be stored annually by 2050 (Global CCS Institute, 2019). The wide scale development and deployment of CCS in the UK has stalled for a while and this is due to the high costs associated and fear of sequestered CO2 leaking out of the reservoir and into the environment. TenzorGEO aims to address this challenge/barrier by innovating a method to continuously monitor the reservoir using geophysical methods that will detect and track the spatial movement of injected CO2, to ensure the CO2 stays in the ground within defined boundaries and warn of any potential CO2 leakage. The technology can be deployed in a cost-effective way without the need for a specialist offshore deployment vessel and can be deployed efficiently to the seabed to offer continuous microseismic monitoring of the target reservoir and injected CO2 over the period of injection and until the injected CO2 is safely secured within the confines of the storage boundaries in the reservoir. TenzorGEO is a leader in passive microseismic technology (PMT) and aims to leverage this imaging technique to optimise long term CO2 site monitoring. Backed by successful case studies of reservoir characterisation and fluid injection monitoring, TenzorGEO are now pushing the envelope to extend the application of PMT to offshore CCS in its mission to achieve NetZero target in the UK and help reduce global CO2 emissions in the battle against climate change. This innovation will enable energy companies, oil and gas operators, and regulatory organisations to safely monitor the storage of CO2 underground in a cost effective way and prevent leakage due to early warning, thus allowing CCS to become a prevalent, reliable and scalable option to prevent the release of CO2 in to the atmosphere and help mitigate against the adverse effect of global warming and climate change. The cost-effectiveness of this solution will also support businesses (CCS operators) to recover from the pandemic with CCS underpinning the UK government and oil and gas authority energy transition plan.